Supporting the Montreal Protocol: monitoring long-lived halogenated species with atmospheric sounders

Chlorofluorocarbons (CFCs) were first developed in the 1930s as safe, reliable, and non-toxic refrigerants for domestic use. This explosion in use led to a steady increase in their atmospheric abundances. However, while inert in the troposphere, it was this stability which enabled them to reach the stratosphere, where dissociation by ultraviolet (UV) radiation released chlorine atoms catalysing the destruction of the stratospheric ozone layer which protects us from harmful UV radiation.
It will be many years before stratospheric ozone levels return to pre-1980 levels because these species and their replacements, the majority of which are regulated by the Montreal Protocol, are generally very long-lived in the atmosphere. Continued monitoring of these species is crucial to ensure abundances are decreasing as expected. For example, atmospheric monitoring was able to quantify recent illegal emissions of CFC-11 from eastern China [Rigby et al., 2019]. Over the past few decades, infrared (IR) limb sounders have played a key role in tracking these potent greenhouse gases from orbit. Currently, the only active limb sounder regularly measuring them is the Atmospheric Chemistry Experiment - Fourier Transform Spectrometer (ACE-FTS), operational since 2004 [Bernath, 2017]. ACE-FTS observations can also detect variability in chlorinated species due to transient events like wildfires [Bernath, 2022].
To further investigate such effects, the 3-D offline chemical transport model TOMCAT will be used to simulate specific scenarios and analyse observed stratospheric changes. These simulations will provide valuable insights into inorganic chlorine chemistry and ozone layer recovery.